An innovative intelligent and automated time recording and case management system built using AI and ML to increase productivity and efficiency, reduce support issues by 30% and increase sales by 75%

Tricostar is a UK-based case management software SME.

Underutilisation of modern application software affects 85% of organisations, resulting in reduced productivity that costs businesses approximately £1.3B annually. The legal sector's problem stems from ineffective data handling in existing case management systems, limited collaboration tools and difficulties in case tracking. Challenges also arise from the systems' insufficient customisation, a lack of scalability and difficulty integrating with existing technology. The demand for improved solutions often leads to increased employment but results in identical outcomes. This inefficiency contributed to a meagre 0.2% productivity growth in the private sector between 2019-2021, marking the worst slowdown in 250 years. In the short term, low productivity leads to careless task execution that can hamper business operations. Eventually, this issue escalates, leading to underutilisation of resources, increased resourcing costs and higher prices.

Tricostar is developing a solution, a cutting-edge case management system that integrates seamlessly with Microsoft 365 to provide AI and Machine Learning assisted Case Progression, Time Recording, Precedent management and automation of Risk & Conflict Checking, Email and Attachment filing against a Case and Archive & Destruction, while unifying 32% of the applications most commonly used by legal professionals. Their solution optimises existing technology investments, eliminating third-party applications and hosting costs, reducing capital costs compared to competitors by 50% and leveraging the Microsoft Dataverse to provide an on-demand data-as-a-service solution to meet ever-changing business needs.

Using Cloud storage and AI technologies, the solution supports environmental sustainability through digital transformation, reducing physical resource consumption. It enhances accessibility and efficiency in legal departments, promotes equitable opportunities and aids humanitarian action by streamlining case management for swift, effective responses.